University of the West of Scotland and Educational & Municipal Equipment Limited

To optimise the factory relocation, redesign factory layout using lean manufacturing principles and develop a capability for new, innovative manufacturing methods and processes within the new production facility aiding new product development.